Beyond utility and markets: Articulating the role of the humanities in the twenty-first century

This project addresses the questions 'what is the role of the humanities in the twenty-first century?', 'what contributions do the humanities make to society?', and 'how might their impact be articulated and assessed?'. Given that the humanities, and we as scholars, operate largely within institutions such as universities and specific socio-economic systems based on market principles, we propose to explore these questions within the contexts of these frames.\n\nA forthcoming book by Belfiore and Bennett titled 'The Social Impact of the Arts: An Intellectual History' (Palgrave 2008), traces the intellectual origins of various claims made about the arts from fifth century BC Athens to the present. This study attempts to reconnect contemporary policy debates with an intellectual history from which they have become detached, the authors argue. They suggest that the impacts of the arts cannot be properly understood, measured or evaluated without reference to this history of ideas. We suggest that the same loss of awareness of historical context may be true for the humanities as an academic discipline, and more broadly, for humanism as a system of thought. In order to explore the issue of the 'value' of Humanities research, we propose to ask 'How do organizations grounded in humanist values, specifically educational and cultural organizations, exist in market economies?' Drawing upon the contributions of a range of participants from the academy, industry and the civic realm, we will hold two research workshops to examine the opportunities, challenges, and tensions these organizations face in market economies. By assessing the commonalities and differences in the positions of educational and cultural organizations, themes may emerge that might be useful to articulate the function of the humanities and their potential socio-economic impacts.\n\nBoth research workshops will involve 12-15 participants from the US and the UK and will bring together scholars and cultural practitioners. One workshop will be held at the University of Warwick, the principal investigating institution, and the second will be held at Duke University in the US, who is a partner in this project. \n\nWe anticipate a stimulating cross-national transfer of knowledge between US scholars and those from the UK, where the presence of ancient universities, longer academic traditions in literature, classics, and history, and substantial government support, may have / at least until recently -- sheltered the humanities from market forces. To provide context and perspective from outside the academy, and to explore the question of the perceptions of the value of the Humanities outside academia, we propose to invite scientists employed in industry, policy-makers and professionals who lead financially viable cultural organizations.\n\n In addition to the cross-cultural and cross-disciplinary knowledge transfer, we also anticipate a fruitful exchange of thoughts and insights between the academic and practitioner sector participants. Through presentations and discussion, the workshops will explore the opportunities and tensions for the humanities in market economies, from the perspectives of the academy, industry, and civil society. Each workshop will begin with a critical- historical exploration of the research questions addressed by the event, with a view to establishing the intellectual context and an appropriate theoretical framework for a critical discussion of contemporary issues.\n\nThe project will begin October 1, 2008 and conclude October 1, 2009: its management team comprises the principal investigator Dr. Eleonora Belfiore, Assistant Professor in Cultural Policy Studies, and Anna Upchurch, both of the Centre for Cultural Policy Studies at the University of Warwick; Dr Donna Zapf of Duke University will be a US-based project partner. A published collection of essays from the workshops and a resulting conference paper are anticipated outputs.